Neuro-symbolic reasoning with commonsense knowledge extracted from LLMs

Current large language models struggle with multi-hop reasoning in an interpretable way, but demonstrate commonsense knowledge and an ability to work with real-world text inputs. Symbolic logic, on the other hand, excels at complex and interpretable reasoning, but is brittle when dealing with real-world inputs like text, motivating work to combine both approaches. This project seeks to investigate how large language models store knowledge internally and try to extract that knowledge with the goal of reasoning with it in an interpretable, symbolic system. The focus will be on commonsense knowledge as this is the hardest type of knowledge to formalize and work with in symbolic reasoning systems. This project will combine aspects of mechanistic interpretability to understand how LLMs store knowledge with symbolic reasoning.